Compass Optics

Compass Optics Ltd. is a high technology start-up based in Anglesey, North Wales. Compass Optics is developing world-beating instrumentation for the measurement of large optical surfaces. This technology will be crucial to the production of the large mirrors and lenses that will make up the next generation of extremely large optical telescopes. It will also be applicable to the production of laser based fusion reactors that may, in the coming decades, help to solve the looming world energy crisis.